The future of vehicle design

"From dreaming of changing the world to disrupting the transportation design industry.

My vision relates to the Future of mobility and the change in the way people, goods and services will move, from battery technology to smart city planning. Most proposed solutions relate to the transformation of vehicles as we know them. But who and how are they being designed?

These vehicles have endless possibilities regarding their use, size, shape. Designers are no longer limited by having to fit an engine at the front of the car, as electrical vehicles will carry the technology on the floor of the chassis; they are also not limited by the fact that drivers need to be sitting and stirring a wheel. By 2040 combustion engines will be banned in the U.K. making automotive manufacturers shift priorities and race to innovating in this space. The old tools and design processes used in this industry will not work for a fast-paced, multi-company projects working around the world.

U.K. must continually innovate to stay at the forefront of automotive design. There is an opportunity to improve the automotive design process, as its currently inefficient, expensive and time-consuming.

Gravity Sketch is an immersive 3D design software allowing designers and engineers to intuitively design in 3D. The focus of this project shifts to focusing on the future of transportation and working towards building a company that will develop software that disrupts and propels the design for the future of the transportation industry."